Range-IT Asset Location and Data Interchange Platform for Hospital Equipment

The accurate tracking of assets enables greater security, improved operational efficiency and reduced wastage in many industrial sectors. For one client alone, the annual loss of not having a tracking solution in place is estimated to be over £300k per year.

Convert's solution, Range-IT can transmit data by a secure data channel, in addition to accurate location of the item, allowing greater integration of location services into existing business practices, further increasing its value.

Convert Technologies possesses the electronics, software and system-engineering skills, expertise and facilities to deliver this project, and are already collaborating with potential end-users of the technology.